Anionic Exchange Membrane water ELectrolysis for highLY efficIenTcy sustAinable, and clean Hydrogen production (AEMELIA)

AEMELIA accepts the challenge to design and prototype AEMEL that meets and surpasses Hydrogen Europe’s 2030 targets for performance, durability,safety and cost. AEMELIA proposes a clear path to reach high current-density (1.5 A cm-2) and low voltage (1.75 V). Energy-efficiency surpassesthe 2030 target (46.9 kWh/kg, or 85% of maximum theoretical efficiency), to make 3 times more H2 with less energy compared to XY. LCOH also outshines 2030 targets at 2.5€/kgH2 (17% lower than 2030 target). The degradation rate meets the 2030 target, enabling a 10-year lifetime. These and other KPIs will be validated via the TRL4 prototype of a 5-cell stack at 100 cm² that will deliver 7.2 Nm3/day of H2 at a purity of 99.9% at 15 bar. The team will develop and test disruptive materials, such as fluorine free ionomers; thin, highly-conducting membranes; PGM-free recombination catalysts; and ionomer-free electrodes. These components are based on earth-abundant, safe materials. They would be fully scalable via existing manufacturing processes. They will be combined in innovate cell designs, taking into account novel flow-field design based on CFD models. Innovative operating conditions such as high operating temperature and pulsed current will increase energy-efficiency while reducing balance of plant (BoP) and will be tested in single cells, as will the use of impure water for improved LCA and cost. Lastly, disruptive methods for AI-based ionomer development and the measurement of the catalytically-active surface area of non-PGM catalysts will be developed. Performance, durability, LCA and cost KPIs will be shared with companies to convince them to invest in upscaling after the project. Partners have many success stories in developing disruptive electrochemical materials and systems and bringing them to market. AEMELIA’s market penetration in 2031 is expected to generate 527 M€ in revenues by 2036, and 1172 kt CO2/year avoided compared to steam methane reforming.